MOVING FROM NETWORKED TO PATCHWORKED SOCIETY: MOTIVATIONAL UNDERPINNINGS AND SOCIETAL CONSEQUENCES

The rise of digitalisation, specifically digital media use, provides people with expanded possibilities to inform and express themselves, as well as to share their opinions and communicate with each other. Despite much research on how digitalisation shapes society, in domains such as security and marketing, much less is known about the impact of digital media use in the social sphere - the focus of the current project. Digitalisation enables people to develop new and multiple social ties. While this may strengthen democratic processes, it also has a dark side. This project proposes to provide a much-needed balanced approach treating individuals both as passive recipients and active users of digital media. We focus on how individuals' motivation and cognitive biases, and processes of social influence, interact with media use to give rise to virtual loyalties, and the construal of parallel social realities which lack cohesion with the larger community. Specifically, we assume that, although digital media use can, in the short term, satisfy people's fundamental needs (for security, freedom, and significance), in the long term, it may create serious deficiencies. For example, Internet networking can place many groups, institutions, and companies in a favourable position since it can monitor selected groups of citizens, and thus exercise control in various spheres of human life. Personal information may also be displayed publicly and permanently and can be used to victimise or socially exclude individuals and groups. Individuals also frequently engage in selective self-presentation on social media, which may lead some people to engage in negative social comparisons regarding their own accomplishments, abilities, or appearance. Therefore, in the long term, using digital media, may trigger perceptions of threat to their important needs (e.g., people's personal security and certainty, their sense of freedom, and/or to their sense of significance, i.e., a fundamental desire to achieve a sense of respect). The project investigates the interplay between one's needs for security, freedom and significance and extreme in-group social influence and narratives in the virtual world. This includes motivational and cognitive biases (e.g., closed-mindedness, failure to accept available evidence), and the polarisation of beliefs and emotions. The project investigates how these inclinations can then foster narratives involving
digital propaganda, widespread dissemination of fake news and disinformation and extremism, such as radicalisation.
The project employs interdisciplinary methods that will run in our partner countries (Poland, United Kingdom, Spain, and Sweden), including panel surveys, experimental methods and cultural analysis. It will involve the monitoring and analysis of the ideological messaging in the social media of selected (micro)groups, with a focus on key challenges that Europe faces today, in particular its integration, vaccination and dealing with COVID-19, and ethnic identity organised around religion, our analysis will focus on (micro)groups actively engaged in on-line discourse around these themes.